Extremal and Probabilistic Graph Theory

In my master's degree I worked embedding antitrees in oriented graphs that satisfied a condition on the minimum semidegree. Therefore, I am interested in related problems; for example embedding a different structure or working with other conditions on the host graph. Nonetheless, I am also interested in learning and working with topics that I am not very familiar with, as hypergraphs or colorings.